Machining of Controlled Expansion Alloys (MACE)

Project MACE will investigate machinability of controlled expansion and soft magnetic alloys for the first time and develops innovative solutions and strategies for economical machining of these alloys for space, electronics, photonics and optoelectronics industries. The new technologies would enable UK industries to penetrate the market for manufacturing of space, electronics, photonics components and allows them to produce parts efficiently and economically.